Searching for New Physics in ATLAS

The current theory of fundamental particle physics (the Standard Model) has several flaws including a failure to explain dark matter. In this project, the 13 TeV dataset recorded by the ATLAS experiment at the LHC will be used to search for signs of physics beyond the Standard Model, such as Supersymmetry.